ICURE Aid for Start Ups Cohort 3

The Central Pattern Generator (CPG) implants, which we are developing, are a potentially disruptive medical

science and technology solution enabling the effective bioelectronic treatment of a wide range of chronic

diseases. Their first application will be within Cardiac Rhythm Management (CRM) market where their use will

improve the life of patients, and help relieve the growing burden on medical carers and National Health

resources arising from the increasing incidence of coronary disease.

Although the CPG technology has a wide range of applications it will be developed initially to restore cardiac

function in heart failure with indirect benefits for hypertensive and sleep apnoea patients. The advantages of

neural bioelectronics include an ability to integrate, in real time, biological inputs and synchronize to

physiological feedback bringing increased efficacy, safety and autonomy for the patient. CPG based therapies

cause none of the side-effects arising from the long term drug use present in today's drug based therapies.